Learn.ink - building for scale

Georgia Barrie is the CEO of Bristol-based social enterprise Farm.ink. Farm.ink has been developing award-winning mobile services for small-scale farmers for over four years, winning Nesta's Fall Armyworm Tech Prize, the CGIAR Big Data Inspire Challenge and the IDEO.org Amplify Challenge. In 2018 Georgia represented innovative British technology companies as a member of Prime Minister May's Trade Delegation to Africa.

Building on years of experience in the digital learning sector, in May 2020 Georgia alongside her co-founder, Adam Wills, launched Learn.ink. Learn.ink provides organisations, from NGOs to SMEs, with a fast, affordable digital training platform that is optimised for rural, hard-to-reach populations. Learn.ink turns static training content into fun, engaging, conversational learning experiences: integrating games and challenges alongside social forums. To date Learn.ink has learners in over 20 countries across sub-Saharan Africa and Asia, with training content ranging from COVID-19 awareness to the safe use of pesticides.

In 2021 Learn.ink plans to add a number of cutting-edge features, including machine translation and speech to text, to enable partner organisations to quickly and cost-effectively deploy digital training across languages, geographies and income segments. This project will unlock a crucial route to scale for Learn.ink at a pivotal time in the platform's development.